Scientific instrumentation for planetary exploration

Planetary science performed with space missions requires observations using high quality instruments designed to fit within tight mass and power requirements, and possibly with limited data volume. Instrumentation suitable for addressing observations required for planetary exploration will be studied for this project. Several instrument concepts may be analysed and refined, aiming to maximize scientific return through the employment of innovative approaches. The project may also involve the analysis of data from planetary missions.